Oxide superconducting spintronics: the age of the interface

A few compounds show intrinsic triplet (p-wave) superconductivity, such as Sr2RuO4 (SRO) [Nature 372, 532 (1994)]. The triplet pairing in SRO is even-frequency and is conceptually different to the odd-frequency triplet pairing induced in ferromagnets on s-wave superconductors. However, there are theoretical predictions that alternative pairing states can be induced at surfaces, which raise the prospect of coupling different superconducting states via interface-engineered proximity effects. The aim of this PhD is to advance the understanding of superconducting oxide interfaces and proximity effects in order to investigate novel superconductivity and to apply it to control spin/charge conversion in the superconducting state. The research will involve atomic-controlled growth of oxide thin films and device fabrication as well as theory modelling.